Microbial lignocellulose degradation in the environment

Almost 20% of the total mass of the Earth comprises lignocellulosic biomass also known as dry plant
matter, a mixture of organic molecules, containing mostly lignin, cellulose and hemicellulose. However,
lignin is an extremely resistant polymer to degradation due to its complex structure and strong chemical
bonds and makes the utilization of lignocellulosic biomass difficult. Microbial lignin breakdown through
enzymes such as peroxidases or laccases creates a great potential of utilizing this abundant biomass for
sourcing sugar for generation of useful biochemicals and biofuels. However, most work has been carried
out on the role of fungi in lignin degradation with little work on their bacterial counterparts.
The central aim of this PhD project is to study and compare the activity of microbial lignin degradation in
a variety of environments (including permafrost and forest soils, coastal and estuarine sediment),
combining methods such as nucleic acid stable isotope probing (DNA/RNA-SIP) and next generation
sequencing (meta-omics and bioinformatics) to link microbial physiology to ecosystem functioning. This
will be supported by the use and investigation of pure cultures and enzyme assays. In particular, we want
to determine the key microorganisms responsible in the various environments and their pathways for
lignin degradation.